Carbon Harvestech (Interdisciplinary Application of Distributed Carbon Capture and Utilization for Indoor Farming)

In addition to the challenge of increasing yields and improving quality, the global agricultural production system also faces tremendous pressure to reduce its carbon footprint to mitigate climate change. Even though photosynthesis of crops largely consumes CO2 as the endogenous driving force of agriculture, protected agriculture in various countries and regions is still a carbon emission-intensive process (Marttila et al., 2021; Northrup et al., 2021). Thus, taking full advantage of the crop ability of carbon fixation and combining the advantages of various disciplines should be a sustainable strategy to meet challenges in global food production and climate change simultaneously.

CO2 dosing is a well-known technique for improving plant growth and boosting crop yields in controlled environment agriculture. The most commonly used methods for indoor CO2 supplementation include using fuel-based gas-boiler and combined heat and power (CHP) generators, and receiving regular deliveries of CO2 in liquid form, which are stored on-site. Although these methods release high levels of CO2, they have been widely adopted because of their low cost.

Disruption to Russian gas supplies to Europe resulted in a sharp increase of up to 500% in energy prices for both businesses and domestic properties. This has had a detrimental impact on CO2 prices resulting in twentyfold increase. Furthermore, glasshouse growers decided not to plant as they could not afford to pay for the gas required to operate their boilers and CHPs. This resulted in a fresh food shortage in the UK in winter when local CEA supplement the import, demonstrating the reliance of the UK food security on imported gas.

Carbon HarvesTech is a cutting-edge, low-impact, modular CO2 supply solution tailor-made for indoor farming. Developed by Brits Energy, this innovative solution emerged from extensive research into Direct Air Capture methods. It offers a more cost-effective and environmentally friendly alternative to existing CO2 supplementation techniques. Carbon HarvesTech is designed for on-site installation and delivers food-grade CO2 on demand. By doing so, it not only reduces environmental footprint and costs but also enhances fresh food supply security.

The project's primary goal is to validate the technical and commercial viability of Carbon HarvesTech, to enable indoor farming to reach its full productivity potential while minimising its environmental impact.